Transnationalizing Modern Languages: Mobility, Identity and Translation in Modern Italian Cultures

Italy offers an exceptional example for the study of translating cultures. In the 150 year history of the country as a nation state, communities identified as Italian have formed all over the world, while in the last 30 years Italy has also become a destination country for migrants from a variety of national, religious and ethnic backgrounds. All these communities have shaped the way in which 'Italianness' is understood within the nation and beyond its confines, while contributing to the formation of local identities in linguistic and cultural contexts markedly different from Italy.

The project will examine the forms of mobility that have defined the development of modern Italian culture and its interactions with other cultures across the globe. It will concentrate on a series of exemplary cases, representative of the geographic, historical and linguistic map of Italian mobility. It will look at the Italian communities established in the UK, the US, Australia, South America; at colonial settlement in Africa; and at the migrant communities in contemporary Italy.

Focussing on the cultural associations that each community has formed, the project will examine the wealth of publications and materials - journals, literature, life stories, photographs, collections of memorabilia, and other forms of representation - that are associated with these organizations. It will investigate the processes of translation that are evident at every level of the communities in question and that characterize all the textual/ visual material associated with them. It will analyse the significance of the choice of writing in the language of the host community or in that of the country of origin; the hybridization of linguistic codes. It will focus on the circulation of texts and materials within the communities themselves and beyond, examining the impact they have on notions of national identity.

At the same time as the project develops insights into transnational Italian cultures, it will produce a new framework for the discipline of Modern Languages as a whole, one which sees the study of the interaction of cultures as its most essential characteristic. The project will bring together researchers from the different subject areas of Modern Languages and show the importance of the connection with research in other arts and social science disciplines. In order to achieve this aim, the project will produce a major work of scholarship on the theory and practice of cultural translation, a reader on culture and translation for students of Modern Languages and a website which functions as a hub for related work on this theme. It will also serve to enhance public understanding of Modern Languages by fostering public debate between discipline specialists and policy makers.

The research outputs are intended to produce new frameworks to address contemporary concerns regarding linguistic/ geographical/ cultural mobility, they will serve an important pedagogical function, and will be of clear benefit to the wider community. They consist of five edited volumes, explicitly intended to further new methods of studying national languages and cultures and their inter-relation; three workshops; two international conferences and an exhibition to be staged at a variety of international locations; the website will provide an interactive context for the above publications and activities. The highly inter-disciplinary nature of the PhD and post-doctoral projects are intended to prepare a new generation of researchers in advancing skills of inter-cultural and inter-lingual awareness. The inter-disciplinary nature of the project, its addressing of new resources and its establishment of new research frameworks which locate translation and mobility at the centre of the study of contemporary cultures. The dissemination of the outputs is designed to take place at every level of secondary and higher education and to have clear public policy implications.

Potential impact
Transnational Italies has two broad aims: to write an alternative history of Italy since Unification, and reposition Modern Languages within the Academy. The concept and practice of cultural translation as we define it will have enormous global cultural and social impact, and make an exemplary contribution to a discipline in crisis.
Primary Beneficiaries
1. Members of the Italian community associations we work with include: St Peter's Italian Church (London), CO.AS.IT (Melbourne), Archivio memorie migranti (Rome), Patronato ACLI Brasile (Sao Paolo), Club Juventus (Addis Abeba)

We have identified less formal networks in Scotland and Argentina. We will use the existing networks of bodies such as the Italian Cultural Institute (London) and the Calandra Institute (New York) to engage with Italian communities in these locations.

Association members will provide primary material for the bilingual output: Italy Elsewhere, and for the exhibition series. Their active collaboration in producing outputs will generate reflection on family and community histories of change and continuity. Attendance at memory/art workshops, or theatre events with people outside the Italian community will lead to a contextualisation of processes of cultural exchange. Through the public validation of their contribution to the construction of a vernacular Italian national culture. Through Facebook and Twitter, their local experience will be placed in a global perspective.

2. Members of the communities in which the associations are located

The Project extends beyond the Italian heritage community to involve the general public in questions of translation and cultural diversity. Other linguistic communities will be addressed as active participants in events. The writing workshops facilitated by Shirin Ramzanali Fazel will be directed to any non-native speaker of English interested in creative writing. Art workshops will explore issues of translation through the creative adaptation of artistic techniques from different cultures. The photographic recall workshops explore photography as a way of creating cultural narratives. Theatre events in the UK as well as in Melbourne will be open public events.

3. Secondary School pupils

Transnational Italies will revise the place and function of Modern Languages in schools. The integration of 'Translating Cultures' activities into the Scottish S1-S3 curriculum will be assessed through written and verbal feedback from students and teachers. Samples of work will be collated and regarded as qualitative feedback. The experience at Drummond will result in the production in App integrating translation across the Humanities curriculum. The App will allow the project to feed into the English school curriculum, facilitated by school liaison contacts at Warwick and Bristol.

4. Public bodies

Transnational Italies stresses the importance of cultural translation in policy making and the delivery of public services. For many government bodies and NGOs translation is essential. We will involve agencies such as the Refugee Council to examine how such bodies understand and use translation. An NGO representative will join the Advisory Board. We will produce a series of information documents on aspects of 'Cultural translation in public practice' for distribution to public bodies.

Summary of Impact:
a. Recognize the complex and strategic role of translation in everyday cultural encounters
b. Enhance understandings of the value of translation in its multiple forms as a means of maintaining and inventing cultural tradition and identity
c. Validate a bicultural experience and history
d. Foster an understanding of cultural production as a key site of identity creation and change
e. Facilitate a creative engagement with diverse cultural traditions
f. Further social cohesion in a multilingual context
g. Inform the policy of public bodies in relation to translation and cultural identity